Rational design of low-CO2 alkali-activated concretes for eco-efficiency and durability

This project will develop new methodologies for designing and optimising environmentally friendly concretes derived from industrial by-product materials. As a collaborative project involving leading institutions in the UK and China, we will work together to design these concretes, which are based on low-CO2 alkali-activated cements instead of traditional Portland cement, in a way which optimises the properties of the concrete by making use of the unique interfacial binding properties of the alkali-activated cement material. We will achieve this through a combined programme of experimental and mathematical modelling work, and will validate the performance of the concretes through accelerated durability testing. This project also links to the work of the international RILEM technical committee which is working towards the standardisation of testing methods for these materials on an international level, enhancing the leadership of UK and Chinese researchers in this field.

Potential impact
The construction sector accounts for a significant fraction of both the economies and environmental footprints of China and the UK. China uses more than 50% of global cement production, and continues to show an increasing demand for construction materials, but also has a strong national focus on achieving environmental gains while meeting this demand. The UK construction materials sector is also operating under increasingly strict environmental regulations while providing the materials needed to fuel the infrastructure construction which is a key component of the nation's economic recovery. The availability of materials, such as alkali-activated binder systems, which can offer enhanced economic performance and reduced environmental footprint when compared with traditional Portland cement-based concretes, will have a major impact in the economy and industry in each nation. The work funded through this project will ensure that the UK and China remain at the forefront of the global move towards sustainable construction materials by providing the technology to produce geopolymer concrete with very low environmental footprint. As a part of this process, the training of young researchers at doctoral and postdoctoral level, including exchange programmes between UK and Chinese institutions, will be a key component of the project plan.
The transfer of information from the project team to key industry and asset-owner stakeholders will provide key pathways to direct impact for the technical outcomes of this project. We will also connect with leading international researchers through participation in the RILEM Technical Committee 247-DTA, chaired by the UK PI of the project (Prof. J. Provis), and will feed key results from this work into the international round robin testing programme being organised and conducted by that technical committee. This two-way flow of information involving leading academic, government laboratory and industry participants in the technical committee (more than 50 partners in 17 countries) will place the project at the forefront of international developments in sustainable construction materials technology, providing high impact and direct utilisation of project outcomes in application worldwide.